Identification of factors influencing adult neuronal stem cells to generate neurons with distinct chemical phenotypes.

Technical abstract
One area of recent interest is the development of prospective cell replacement strategies using adult neural stem cells. Extensive work has uncovered many processes behind the embryonic development of the brain and spinal cord and factors that influence how different types of neurons arise. In contrast, far less is known about how the generation of distinct neuronal types during adult neurogenesis is controlled.

The aim of the following proposal is to identify key factors that enable neural stem cells to produce different neuronal subtypes and to investigate if these factors can be used to manipulate the differentiation of cultured adult neural stem cells/progenitors. I propose to do this by combining two well established experimental systems. I will first use the central nervous system of Drosophila as model system, where each neuronal stem cell/progenitor gives rise to a stereotyped and well characterized neuronal lineage. To identify key factors, I will perform whole genome microarray analysis of identified individual neural stem cells/progenitors that gives rise to different kinds if neurons and search for differentially expressed genes. In the second part, I will search for vertebrate counterparts to the genes found in the fly and investigate where they are expressed in the developing and mature mouse nervous system. I will then explore if these factors can influence the production of distinct types of neurons when delivered to cultures of adult neural stem cells.

Neurological conditions such as Parkinson‘s disease, Huntington‘s disease, amylotrophic lateral sclerosis and, to some extent, Alzheimer‘s disease and stroke, involve degeneration of distinct neurons and different types of neurons are required for replacement. Knowledge of how to generate neuronal diversity is therefore fundamental to the potential use of adult neural stem cells in therapeutic cell replacement.